Automated football action event detection

The automated football action event detection technology will help to improve access, at all tiers of football, to data needed for player performance analysis and talent identification. Advances in computer vision, motion detection and cloud computing will enable this technology to bring greater access to performance data for football clubs, football academies and national football governing bodies. This will be achieved by overcoming the existing challenges include the reliance on the labour-intensive process of obtaining football data due to manual logging of match actions; accuracy, consistency and comparability in the data due to human judgements, and the inability to accurately detect the body pose of players from a single camera angle.